AI-Based Crop Detection using Spectral Remote Sensing Images

The availability of free satellite images in medium/high special resolution has enabled possible solutions for the challenging dynamic land use and land cover mapping problems. This project is about developing new AI techniques for crop detection and mapping.
Crop detection is the first step in AI-based time series analyses, aiming to provide fundamental information for many socio-economic applications. Examples are crop control and yield estimation, change monitoring, supply chain and food security, climate change policies such as crop rotation, insurance, and fertilization services.
The lack of ground truth data is a major problem for crop detection. That is the case for most time-series analyses of historical data. On the other hand, the crop-specific variations in visual and chemical characteristics during a year are sensed by spectral satellite images. Therefore, this project is focused on developing AI techniques effectively utilizing the spectral bands for crop detection. This is achieved based on (1) an unsupervised framework to identify effective spectral bands for time-series analysis and crop detection. For this aim, the crops fingerprints and other vegetation indexes are used to identify the important spectral wavelengths. (2) a supervised framework for developing a novel spectral attention model using visual transformers prediction strategies.